Robert Gordon University and Accord Energy Solutions Limited

To research, develop, evaluate and implement an innovative Bayesian based data reconciliation and Gross Error Detection approach for hydrocarbon allocation and attribution using a cloud-based software approach.